Online Radicalisation and Alt-Right Poitical Violence

The alt-right have existed for many years, but only recently entered
the spotlight, due both to their association with President Trump, and
to notable incidents of violence committed by alt-right individuals, for
example, the 2019 Christchurch shooting. There are significant gaps
in literature regarding radicalisation, and the morphology of the altright;
though its embedding in online cultures is certainly a key factor.
My proposed research questions are:
1.What is the current and historical scope of alt-right political
violence?
2.What role does online radicalisation play in alt-right political
violence?
3.How are intersectional factors, such as race and gender, influencing
alt-right violence and political recognition of this violence?
4.How does this tactic benefit the alt-right?
I will take a mixed-methods approach. The existing data on alt-right
political violence is poor, so I must construct a new database. I will
review incidents of violence to identify those that may have been
misclassified; in aid of this, I have already begun an initial survey. I
have so far identified nearly 50 misclassified incidents. This will
quantitatively demonstrate the current and historical scope of violence
and allow some predictions regarding future trends.